Filterless and water-based technology for ammonia reduction in agriculture

Pollution is recognised by the United Nations as a major threat to global biodiversity and **ammonia pollution** greatly **impacts biodiversity**.

The costs associated with ammonia emissions from agriculture have been estimated from the literature (Guthrie et al, 2018) with best available projections for emissions (NAEI, 2022) at **£700m** but, if no actions are implemented, to go as high as **£16.5bn/year** (Royal Society, 2018).

**Existing technological solutions**, including traditional scrubbers, **are inefficient and expensive,** others require intense labour presence (for frequent manure/slurry removal) or large underground tanks and ventilation infrastructure. Other filter-based alternatives require expensive and frequent filter changes and disposal, generating special waste, high recurring costs and maintenance, making them not economically viable.

In this Phase 2, we are proposing to **widely demonstrate our innovative and alternative solution and approach** called APA (Air Pollution Abatement), a patented technology which is **filterless and water-based** that, as demonstrated and proven during Phase 1: it makes cheaper the removal of ammonia and pollutants from the air; can operate as a stand-alone element or as a cluster, reducing drastically the running and maintenance costs; and, by simplifying the installation process, addresses the main barrier currently identified in literature for a full scale up potential.

The technology, already **strongly protected by patents** will be further improved (as design) and adapted to **meet the requirements of this new sector (farming). Within this project we will develop solutions in different shape and form** (to limit the footprint) to be deployed closer to the animals making more effective the abatement as well as providing direct benefit to the animals and minimising farmers costs.

As for Phase 1, also in Phase 2, the technology performance will rigorously be assessed by Ricardo independent experts in **three farm sites** **covering the full range of animal stock** (dairy, pig and poultry) to confirm the real-world effectiveness and launch the commercialisation phase. Furthermore, we will rely on the expertise in the chemical and ammonia treatment from University of Nottingham to explore the re-use of the treatment water as a valuable by-product converting it into a liquid fertiliser.

To ensure a robust and effective route-to-market and commercial strategy, in collaboration with Riverfresh Ltd, we will **focus on stakeholders engagement and end-user requirements** gathering activities, building on Phase 1 established network and further develop and fine-tune our solution to a new level, making APA suitable to be widely and effectively applied in this new sector.